Performance Validation of an Ozone Generating Device, Designed to Reduce Sp

The Performance Validation of a Point Delivery, Ozone Generating Device, Designed to Reduce Both Microbial and Ethylene Induced Spoilage Wastage in Extended Journey Time, Containerised Shipments of Fresh Produce